UK Fluids Network

Fluid mechanics underpins many established and emerging UK industries as well as critical societal issues such as climate science and energy consumption. Fluid mechanics research in the UK remains world-class across several dozen institutions. However, with the recent concentration of research council funding in a few universities, a network across institutions is needed to ensure that academic and industrial researchers can access the widest pool of expertise and resources, and can continue to innovate in critical emerging areas. The strategic mission of the UK Fluids Network is to keep the UK an international focal point for innovative, relevant, and impactful fluid mechanics, to engage as a group with industry, and to build leadership within the community.

Early developments in fluid mechanics research were motivated by aerodynamics and this remains an important branch of the subject; Rolls-Royce, Airbus, and BAE Systems are 3 of the 6 most named partners in the Dowling review of Business-University Research Collaborations. As the subject has matured, a wide range of inter-disciplinary applications have emerged within research council priority areas. Examples include complex fluids and rheology, carbon capture and storage, and many aspects of the Energy challenge theme and Manufacturing the Future initiative.

Fluid mechanics research in the UK remains world-class across many groups. In EPSRC's 2010 International Review of Mathematical Sciences, UK fluid mechanics research was described as ahead of Asian countries and the rest of Europe, behind only the US. However, there are on-going challenges to identify and fund critical emerging areas, to attract international investment against increasingly well-funded competition, to engage companies that have never participated in collaborations, and to respond to changing research council funding models. The aim of the network is to enable the UK fluid mechanics community to meet these challenges.

There are around 20 joint efforts in the UK fluid mechanics community, many supported by research councils or InnovateUK. These are discipline-specific, such as the UK Turbulence consortium, the UK Applied Aerodynamics consortium, and the Industrial Mathematics KTN, or application-specific, such as the Aerospace Technology Institute, the Energy Generation and Supply KTN, and the Transport KTN. These focus on a limited set of established areas and therefore cover only a fraction of UK fluid mechanics activity. Many emerging areas, which have the biggest potential to create major step changes, fall between the cracks. The UKFN will complement these joint efforts, facilitating inter-disciplinary research and engagement with industry, and also support 40 Special Interest Groups (SIGs) that address industrial, scientific, and societal challenges outside existing joint efforts.

The UKFN draws inspiration from existing overseas networks. The Dutch Burgerscentrum (www.jmburgerscentrum.nl) enhances international visibility and national influence for Dutch fluid mechanics research. The European Research Community on Flow, Turbulence, and Combustion (ERCOFTAC www.ercoftac.org) organises SIGs, best practice guidelines, and industry events. The European Mechanics Society (www.euromech.org) organises conferences and colloquia. The American Physical Society Division of Fluid Dynamics (APS-DFD) coordinates the US fluid mechanics community in advocacy to funding agencies. There are similar organisations in India and China. The activities proposed for the UKFN are designed to have similar impact for the UK.

Potential impact
Benefits to the UK economy

The network will keep the UK at the forefront of fluid mechanics research, to the benefit of the UK economy. Fluid mechanics underpins much of the mechanical, aerospace, chemical engineering and oil industries, as well as aspects of high-tech industry, the food and drink industry, and the pharmaceutical industry. In addition, the role of fluid mechanics in applications to biology and medicine are major growth areas. There are already strong research collaborations between universities and industry. For example, Rolls-Royce, Airbus, and BAE Systems are three of the six most named partners in the Dowling review of Business-University Research Collaborations. However, there are on-going challenges to identify and fund critical emerging areas in fluid mechanics, to attract international investment against increasingly well-funded competition, and to engage companies that could benefit from fluid mechanics research in universities but have never participated in university collaborations.

Industry and other external organisations often require assistance in locating researchers who can define and solve problems using appropriate combinations of theory, experiments, and numerical methods. The website will address the need for brokerage between industry and universities described above. It will contain a sign-up page, whose input will build into a searchable UK directory of fluid mechanics researchers and users. The network will set up special interest groups (SIGs). Each SIG will focus on an industrial or societal challenge, an interdisciplinary problem, or a theoretical, experimental or numerical method. This will expose academic researchers to industry's most pressing needs and to expose industry to rapidly-advancing areas that may lead to new business opportunities. The network will provide an accessible route for SMEs to engage with leading fluid mechanics research and facilitate proposals to InnovateUK's Small Business Research Initiative.

The network will also fund week-long research visits within the UK, particularly for projects that cross discipline boundaries. One of the aims of these visits is to encourage initial engagement with industry that could build into an RAEng Industrial Secondment or Industrial Fellowship.

Finally, the website will contain two types of resource aimed at industrial researchers. The first will be courses requiring several days' work. The second will be hints, tips, and snippets of software. These will teach numerical methods, data collection, experimental protocols, and analysis, recognising that software is a primary mechanism for passing practical knowledge between researchers.

Benefits to society

The air we breathe and the water we drink sustain human life and are common to all. Life on the planet relies on the atmosphere, the oceans, rivers, and rainfall, all governed by the laws of fluid mechanics. Despite this permeation throughout our whole existence and of life on the planet, fluid mechanics has failed to capture the public imagination in the way say astronomy or cosmology has. We want to change this and make the public aware of the beauty of fluid flow, understand the intellectual challenges associated with the subject, and see it's importance to our lives.

We will use the network to establish new and closer links with the media, to provide new and arresting images and stories about fluid mechanics, and to report on success stories of new breakthroughs and applications. The website will play the major role in providing news items, and a searchable catalogue of images and movies. We will make science correspondents aware of the network and send them regular information. We will encourage members to write popular articles and the network will support the developments of public exhibits, sharing of outputs from departmental open days, and encourage members to participate in e.g. the Royal Society Summer Science Exhibition